To exchange knowledge between researchers working on pollinating insects across the NERC remit, and stakeholders interested in conserving pollinators

The value of insect pollination of agricultural crops in the UK is estimated at £440 million, with over half of the pollination service thought to come from wild pollinators rather than managed honey bees . In response to evidence of pollinator declines in Europe , pollinator conservation strategies have been developed in the private, public and third sectors. We have identified over 50 different interventions that could help conserve pollinators, from restricting certain pesticides to protecting grassland. The science needed to decide which are the most beneficial, or cost-effective, is rapidly developing, particularly within projects funded through the Insect Pollinators Initiative (IPI). Groups investing in pollinator conservation, including some high profile food retailers, are very keen to base their efforts on the best available evidence. This KE Fellow will develop strong long-term links between researchers and end-users, at a time when new knowledge is emerging and rapid action is critical.